Explore how the "Gamification" of energy consumption could be used to drive consumers to use less energy.

This proposed Feasibility Study seeks to explore ways that the "Gamification" of energy consumption could be used to drive consumers to use less energy.